Climate Emergency and Healthcare in the NHS (CLEANER NHS)

Healthcare settings, encompassing hospitals and medical facilities, play a substantial role in carbon emissions. The imperative to decarbonize this sector arises from the significant environmental impact it poses as well as the effects of weather and climate hazards which increase health emergencies, and affect healthcare infrastructure, reducing the ability to offer comprehensive health coverage. In this context, the NHS has established a target aiming to achieve carbon neutrality for the emissions that it controls by 2040, and for the emissions that it can influence by 2045, setting out a pathway for incorporating net-zero commitments into legislative framework through the 'Health and Care Act 2022'.
This research project aims to establish effective policy feedback mechanisms for resilient net-zero standard enhancements, using the two sides of the same coin: mitigation and adaptation strategies consistent with net-zero in healthcare settings. The project partner, Northumbria Healthcare NHS Foundation Trust, has recently demonstrated a proactive commitment to the net-zero agenda by initiating the establishment of decarbonization action plans through simultaneous project implementations across its head office and 9 secondary care buildings within Northumberland and Tyneside.
The built environment is one of the major carbon emissions' contributors through energy consumption, waste generation, construction, and the use of resource-intensive materials. This research project will address this by assessing the significant initiatives that the NHS has undertaken in recent years, through diverse actions such as the adoption of energy efficiency, the transition to renewable energy sources, and the optimization of HVAC systems. However, the estate investment confronts substantial challenges due to the diversity in building age and styles, encompassing issues like poor insulation and inefficient glazing. These challenges are compounded by variations in operational uses and demands, poor carbon recording and monitoring, underscoring the complexity of achieving carbon neutral in this sector.
In addition to the aforementioned challenges, a primary impediment to the NHS carbon neutral goal attainment lies in the intricacies of its structural settings, decision-making reliant on bureaucracy, and the absence of precise implementation in aligning actions with the stringent timelines mandated for the net-zero goal achievement. Notably, the introduction of the inaugural 'NHS Net Zero Building Standard' in 2023 represents a pivotal step. However, the standard is currently in its early stages, requiring iterative refinement over subsequent years based on feedback, best practices, and data collection.
Moreover, in addition to the prematurity of the standard, there is a conspicuous absence of an established feedback mechanism. Consequently, even as local NHS trusts embark on developing and implementing their decarbonization plans, there remains no avenue to systematically integrate outcomes, evaluations, and lessons learned into a cohesive feedback system at the national level. This raises critical questions about the translation of theoretical frameworks into practical, everyday applications. It prompts inquiry into the efficiency of execution across diverse project typologies, the establishment of robust tracking, measurement, and evaluation mechanisms within a holistic metric management system, and the collection and integration of outcomes and lessons learned back into a national framework for climate action. Addressing this extensive array of questions is imperative for the NHS to effectively achieve its target.